Public Platform, Private Players: Alternative Theatre-Making and Female Communities, 1880-1947

My research is a Collaborative Doctoral Partnership with the National Trust, focusing on Smallhythe Place in Kent, notably the home of the Victorian actress Ellen Terry and later, her daughter Edith Craig.

The critical field surrounding the public and private theatrical lives of Ellen Terry, Edith Craig and their artistic networks is undergoing significant expansion, with several studies offering rich biographical and historical knowledge of the lives of those within their thespian communities. What I propose is missing from the field, however, is a complex understanding of how the collaborative theatre-making pioneered by Edith Craig specifically, was informed by the political, predominantly feminist thought of those rooted within her networks.

My thesis will consider the enduring aesthetic influences of Edith Craig's theatre practice, focussing specifically on how political thought circulating within Edith Craig's social and professional networks directly informed the collaborative approach to theatre developed and established across her career. A developed understanding of how these ideas were discussed in private communications, workshopped in rehearsal spaces, and materialized on the 'public platform' of the stage will ultimately advance a more complex picture of the political direction behind Craig's theatre-making, and how this in turn manifests itself in aesthetic practices that can be considered alternative and avant-garde.

To examine this, my research proposes the following questions:

o How did the political ideas circulating Edith Craig's artistic networks influence her collaborative approach to theatre-making?
o To what extent were Edith Craig's aesthetic style and political environment mutually informed, and how did this interconnectedness develop throughout her career?
o How did political thought between networks change within different relationships between Edith Craig and her contemporaries, and what influence did this have upon coinciding theatre productions?
o In what ways did Edith Craig's collaborative approach to theatre-making inform and anticipate British Avant Garde Theatre and Alternative Theatre movements?
o How can an understanding of Edith Craig's longer-term aesthetic and political legacies tell us more about the wider occlusion of women from the legacies of experimental theatre movements in theatre history?

To answer these research questions, my research will take four pivotal periods in Edith Craig's theatrical career to explore how the political ideas operating within her female social and professional networks coincided with, developed, or challenged this alternative practice. I will explore aesthetic practices such as the dramatic texts themselves and changes with Craig's adaptation, along with aspects of stage-set: theatre design, sound design, and costume. Political thought will be evidenced and informed through written and oral documented correspondence, diary entries, promptbooks, memoirs, visual art, and observational writings from contemporaries. The study of Craig's networks in different 'public' and 'private' moments throughout her dramatic career will thus advance a detailed but concise picture not only of how this translation of political thought to the stage developed over time and alongside adjacent Avant-Garde movements, but also through the various networks in which she was intertwined throughout her life.

My CDA seeks to contribute to burgeoning critical work undertaken in recent decades by Katherine Cockin, Julie Holledge, Sheila Stowell, and others, which has offered correctives to the occlusion of women from British theatre history narratives, particularly of those working in parallel with suffrage activism. Additionally, ongoing cataloguing and interpretations of archival material concerning Ellen Terry and Edith Craig by the National Trust, the British Library, AHRC-funded projects and most extensively by Katharine Cockin have laid the foundati